University of Leeds and All Around the World Limited

To develop a system utilising machine learning, artificial intelligence and decision science methodology to support and enhance the identification of new musical talent and maximise the profitability of the talent identification process.y